DPFS Resource request (University of Nottingham)

Specialist staff are needed to provide project management expertise and support the progress of medical research projects at the University of Nottingham that are funded by the new MRC Developmental Pathway Funding Scheme. Their support will help to ensure that the fruits of medical research benefit patients more quickly and effectively by working in association with commercial organisations and the NHS.

Technical abstract
Resources are requested under the DPFS to support a clinical DPFS Manager and a Commercial DPFS Manager. These posts will focus on providing support in four main areas: mining, application support and submission; centralised project management of DPFS projects; translation of research outputs to clinic; and developmental support for the University s translational medical research strategy focussing on the two cross cutting themes of medical imaging and pharmaceutical sciences and drug discovery.
The distinction between the two roles is that one will focus on commercial clinical applications and the other will focus on non-IP based clinical applications which may still have significant clinical benefit.